Somatic practice, chronic pain and self-care technology: inhabiting the lived and contextual body

This network brings together experts from dance and somatic practices, health and digital design to explore the living, sensate and subjectively experienced body in context as a means of understanding chronic pain and self-care strategies. Current pain management programmes offer layered treatments, covering physiotherapy, occupational therapy, psychology and medical procedures. Somatic practices have been used in treating pain in private sessions and occasionally in health care contexts (hospital/GP surgery), but are not widespread in being acknowledged as a source of support for those experiencing chronic pain. Somatic practices offer body-mind reflective tools that support taking ownership of one's own bodily experience and finding ways of living with complex conditions. The network seeks to stimulate a dialogue between arts based (dance, media, design) and science based (physiotherapy, occupational therapy, nursing) experts who are both practitioners and academics to explore innovative and transdisciplinary methods for understanding multi-dimensional pain experience in relation to sense-perception and environmental factors. Current pain assessment is often of value in measuring a range of objective outcomes such as increased mobility but is limited in assessing, exploring and understanding the shifting lived experience of those suffering from pain. The lens of assessment also rarely incorporates the layers of knowledge gathered by practitioners (e.g., physiotherapists) or carers (e.g., parents, spouse) through their extended periods of contact with the person experiencing pain. Further, the language of self-care in somatics or self-management in health can have different affects and motivations ranging from more person-centred to more societal ones; for example returning 'expertise' to those with chronic pain, or moving financial and social responsibility from the state to the individual in neo-liberal economies.

Notwithstanding the issues of self management, the representation of lived experience through digital tools can offer methods for recording and analysing disparate layers of experience - visualising personal narratives of pain, sharing health care and somatic perspectives on pain and gathering an array of techniques for living with chronic pain. Somatic practices offer methods for observing and communicating subjective experiences of pain through moving, speaking, writing, and drawing which can be captured using audio-visual means, offering ways of articulating experiences arising from sensation, emotion, thoughts, images, narrative, and so on. Attention to somatic experience also brings with it an awareness of the body in context, revealing the embodiment of social, cultural, economic and political factors. In relation to pain, a sample of these factors include access to care related to gender, race, education and social status; stigmatisation surrounding 'invisible' chronic health problems; and differing beliefs surrounding pain by patients, family members, and healthcare professionals. Somatic approaches offer a means for those experiencing and treating pain to understand better how contextual factors manifest in bodily experience (e.g. what is the somatic experience of not being able to articulate pain or not feeling believed about pain experiences) and to see how socio-cultural issues impact on pain perception, experience and expression.

Potential impact
The research is of benefit to stakeholders and professionals in the following ways:

Independent somatic movement practitioners
- Develop their practice /skills in chronic pain field
- Provide opportunities for their work to be valued and applied in hospitals/pain management programmes
- Reflect on pain management in the career of the dance artist

Healthcare workers including physiotherapists, occupational therapists, and nurses working with chronic pain
- Develop new knowledge and skills in somatic approaches to movement
- Open up understanding of arts-based and co-creative methods
- Test new creative tools for understanding chronic pain

People living with chronic pain
- Opportunity to include their voice in methods for understanding their experiences
- Learn somatic skills for self care and articulating experiences
- Reflect on digital tools for living with symptoms and mapping changing experiences

Pain management and support organisations such as British Pain Society, The Walton Centre Pain Research Institute, etc.
- New tools and methods for understanding chronic pain and its effects on patients' lives
- Understand innovative new approaches to working with those with chronic pain and stay in touch with developments in the field of research

E-health professionals and organisations
- Test innovation skills and ideas in exploring how dance and somatic movement can be captured
- Explore how new concepts for digital tools can be used to innovate in healthcare settings
- Reflect on how digital tools can be used for mapping experiences, shifting the focus away from measuring 'outcomes'